Fathers, work and families in twenty-first century Britain: beyond the breadwinner model?

Family life and the role of fathers within the family have changed radically over the past few decades. A decline in the traditional 'nuclear' family model, with increasing divorce rates and increased re-partnering, has occurred at the same time as men have become more involved in the care of children. The changes in men's family roles are mirrored by changes in their economic activity and working patterns. The classic model where there was a 'male breadwinner' in full time employment and a 'female caregiver' not in paid work is no longer the norm and the changing cultural expectations on men to be more actively engaged in the care of children have influenced the development of work-family reconciliation policy.

There is a real need for more information about fathers; whilst we know that the picture of fatherhood in the UK is diverse, there is no single comprehensive source of information about men as fathers, their contribution and role in the family, involvement in childrearing, economic activity and contribution, relationship with children they do not live with and stepchildren they live with, and how these life patterns interact.

This study will bridge this information gap and establish the UK's foremost analysis about the lives of fathers, drawn from secondary analysis of large-scale datasets; Understanding Society, the European Labour Force Survey, the European Social Survey and the British Household Panel Study. Although principally focused on fathers in the UK, the study will also include international data to enable comparisons with countries with different labour market contexts and different social policies around the family and work.

In addition to providing the first comprehensive profiling of fathers in twenty-first century Britain, the study will:
-Examine which are factors associated with differences in fathers' paid work and family life - such as age and educational status of the father, number of children and partner's employment.
-Look at time trends in fathers' working patterns since the late 1990s - to explore whether changes in UK policy and the recession have led to a shift in how households arrange their paid work and care.
-Compare the UK with other European countries - to try and unpick which factors affect fathers' working patterns and levels of work-life conflict.

The study will be of benefit to both academic and non-academic audiences; early discussions with key stakeholders have shown that the study would be valuable in satisfying existing information gaps on fathers and informing policy development and practice. To facilitate the impact of this study we propose a range of written outputs and dissemination events including: publications in academic journals; an online resource which will house all the main research findings and will structure the information around the needs of the diverse stakeholders; a launch event for the study's findings and for the online tool; targeted briefings aimed at specific types of stakeholders; and presentations at UK and international academic conferences.

Potential impact
Existing literature and scoping research demonstrates a clear need for comprehensive and accessible data on fathers, that those working across the areas of family policy, employment rights and work-life balance can refer to and rely on. A number of organisations who would benefit from this research and the specific ways in which they might use the data have been identified:

The Department for Business, Innovation and Skills (BIS)
BIS has expressed interest in the research and strongly supports this application, as can be seen in the attached letter of support. One of BIS' core policy areas is the labour market and within that, flexible and family-friendly employment practices. BIS has identified that there are currently gaps in the evidence base on the impact of family-friendly policies and has stated that it expects this study to contribute to filling these gaps and to inform the development of family friendly policies in the UK.

NGOs and charities
Through our scoping work it is clear that various NGOs and charities would find real value in the outputs of this research. The Fatherhood Institute has stated that "this project will make a real difference to improving the evidence base for national policy and practice interventions with fathers, families and employers across the country" (see attached letter of support). They have identified this research as being directly relevant to the issues around fathers' lives that they are trying to address. The single parent charity Gingerbread has stated that its own in-house research highlighted a lack of information on single-fathers (see attached letter of support). Given that they rely on robust and thoughtful data analysis to inform their services, they have stated that the proposed research is highly valuable and would be directly useful to their work and the services they provide.

Preliminary discussions with other NGOs and charities have demonstrated that the proposed research would be valuable to the work of organisations in a range of different areas and with different policy focuses including: work-life balance, relationships, employment and gender equality. The work-life balance charity Working Families stated the proposed research is highly relevant to its work on policy and employment especially given that its own research has highlighted that (in comparison to research on mothers) there is relatively little research on fathers and their experience of work-life balance. Furthermore, the Fawcett Society, the relationship support charity Relate, representatives from the Diversity in Business Council of Conference Board and from the Trade Union Congress (see attached support statement) have all given their support to the application and have stated that the research would be of real use and interest to them.

Other beneficiaries
In addition to those we have been in contact with, there are a number of others who may benefit from the data and outputs produced from this research. The detailed profiling data on fathers has the potential to benefit user organisations and political institutions (e.g. House of Commons All Party Group on Fathers) working with specific subgroups of fathers (e.g. BME fathers, young fathers, fathers living in disadvantage, fathers of a particular religion) since the current data on these subgroups are so poor. This new data has the potential to enable organisations working in this area to understand better the specific challenges, work patterns and models of family life experienced by fathers in the subgroups they work with and how these compare to fathers in the wider population.

Advisory Group
As detailed in the Pathways to Impact attachment, we have commitment from BIS and a number of charities and organisations to sit on an Advisory Group for this project. The Advisory Group will be utilised to ensure that the outputs from the study are relevant and can be used in a way which will ensure impact on policy and practice.